BIPVCo

BIPVCo is a spin off enterprise of Swansea University. In 2008 a project was started involving Swansea University and a number of indsutrial partners to investigate the feasability of integrated photovoltaics into steel substrates and components. In 2013 the project was spun out and BIPVCo was registered to take forward the development and commercialisation of building integrated photovoltaics. The company is now based on the Shotton Works in the PV accelarator, a purpose built manufacturing unit. The project is now in the final stages of research and development and will be commercially active in September of 2014. The business currently consists of six members of staff. Two employees have come from TATA Steel, and between them have over 80 years experience in the steel manufacturing industry. Two employees are ex Sharp solar employees and between them have over 20 years of solar manufacturing experience. The project director has worked in the building components industry for over 25 years and has a vast wealth of experience and contacts in the industry. The sixth member of the team is a Chester University graduate who joined the business in November 2013 on a 20 week business placement. He has since been offered a further 20 week placement with a view to a permanent position in the future.

The company has developed a highly innovative way of encapsulating photovoltaic modules into steel roofing products. The team are now in the final stages of manufacturing development and product testing with a view to bringing a commercially available product to market in 2015.